Evaluating the Meta- and Object-Level Reasoning of Large Language Models for Multi-Hop Tabular Question Answering

Studies on the ability of LLMs to demonstrate meta- and object-level reasoning in the context of a QA task were conducted and was accepted to the workshop on LLMs for Planning at AAAI 2025. In the work, a basic model dataset (FRANKIE, FRANK-Inspired Evaluation) was constructed containing questions requiring multiple intermediate steps of reasoning to compute the answer, and used alongside three existing datasets with similar requirements. To be answered, questions in these datasets require metalevel reasoning to decide a course of action, and object-level reasoning to execute any steps in that plan which involved arithmetic or data retrieval. Over the course of two experiments, human participants were presented with a question with an LLM-generated answer, and asked to evaluate aspects of the models' answers, including whether the model contained a step-by-step plan for how the question could be answered, if the model was able to produce an answer 1to the question. Results showed that models were able to demonstrate meta-level reasoning via the production of plans for solving such questions, which humans not only said were present, but found to be sensible and rational with high frequency. However, models generated answers to the questions with varying success, with the performance on our arithmetic dataset being particularly poor, suggesting models did not demonstrate the object-level reasoning required to answer the questions.
Given this initial evidence from these user studies that models were able to demonstrate meta-level reasoning, but not object-level reasoning, we proceeded to develop our dataset further in order to perform a more thorough evaluation of LLM performance on meta- and object-level reasoning. From an initial four question types, this was expanded to ten question types, this time with gold-standard answers against which model answers could be evaluated. Results were obtained on final answer accuracy, and accuracy to within different error thresholds. However, limitations of this work included a lack of automatic evaluation of the meta-level reasoning itself, so the model's plans could not be automatically evaluated. This work was submitted to the February 2025 ACL ARR cycle, but did not receive positive reviews given these limitations.
Following this, the dataset has been expanded further and a system, FRANKENSTEIN, has been developed around the tool-use paradigm to explore the extent to which LLMs can be used as a meta-level reasoner, while factoring out the object-level reasoning to a set of basic arithmetic and data retrieval tools. The meta-level reasoning task is modelled as the task of deciding which tools to call, and in what order, to reach and end state (i.e., the answer to a question). This paradigm is well suited to the evaluation of meta-level reasoning, as the calling of various tools serves as an intermediate representation of a model's plan for how to answer a question suitable for automatic evaluation. Given evidence that models are not able to demonstrate object-level reasoning, the tool-use paradigm is also well suited to this evaluation as it allows us to factor out the object-level reasoning to a set of basic arithmetic and data retrieval tools.